Optimising the flow of information in the rail industry to create efficiencies, reduce disruption and provide current and correct information at all times to staff and passengers)

Train Planning, service management and rostering are critical to the effective management of the train service – their delivery impacting all areas of operational performance. They are therefore key areas where improvements can be focussed, with a recognised need to modernise the operational systems used (many still reliant on manual processes and legacy solutions) and highly siloed practices. APPROACH: Through the collaboration of Tracsis, Bellvedi (both established technology suppliers to the Rail sector) & Transpennine Express (TPE) as a Train Operating Company, the consortium seek to address these issues through the development of the first fully integrated and automated cloud based solution for planning, managing and reviewing resources across the entire train planning and operations process - providing a SINGLE SOURCE of information for controllers from rolling stock diagrams to human resource planning & work allocation. If successful in development, the impact to the UK Rail industry will be significant incluidng 1.Reduced staff costs through optimal staffing & resource planning 2. A consolidation of core information - reducing delays/cancellations & service recovery time 3. Improved communication throughout the network including real time updates - conveyed automatically to all relevant stakeholders in both normal and abnormal periods of operation. With the need for the solution fully validated across the market a 12 month project will now ensue with market entry in 2019. Potential for deployment both in the UK & Internationally & across wider transport applications.